The sacred landscapes of medieval monasteries: an inter-disciplinary study of meaning embedded in space and production

The architectural sacred space of medieval monastic buildings is well studied, but little work has been done taking such interpretations out into the wider landscapes within which these structures sit. Indeed, the attention of historians and archaeologists working on such landscapes has been focussed on estate economies or on patterns of patronage represented by grants of land. It is clear from medieval literature and church dogma, however, that the created world was regarded as a reflection of the human relationship with the divine. This project seeks to identify appropriate data and to develop methodologies which will reveal how the makers of individual monasteries, including the orders themselves, their patrons, artists and their wider communities, designed these institutions into the fabric of the world around them and how the world itself was adjusted physically to reflect the metaphysical. The project will seek both to understand the ways in which the monastery was laid out in relation to existing topographies and to explore the background and motivation for these actions. Such analyses will be set alongside the history, archaeology and geography of estate economy and political patronage. The project has selected two British regions for comparative purposes where work has already been initiated, Wales and central Lincolnshire, and has chosen a small number of monasteries within them for detailed attention. The methodologies deployed arise from two existing major projects: one in an upland and resistant Welsh culture at Strata Florida in Ceredigion, Wales, where the Cistercian monastery of 1184 was designed into an existing sacred landscape dating back to the later Neolithic or early Bronze Age; and the other in a lowland and English feudal culture at Barlings in Lincolnshire, where similar long-term trajectories have been identified. Both these projects have identified an intimate and consciously designed relationship between monastic houses and pre-existing landscapes of sacred significance. Alterations have been noted that created space conforming with the practices, needs, cosmologies and dogmas of the contemporary orders, as well as local with social structures and agencies. Previous research has involved field survey, buildings recording, remote sensing, geophysics and small-scale excavation, along with document analysis. This methodology will be applied to the selected monasteries comparatively, to establish how universally such principles of design were used and how they varied in different orders, cultures and polities. Although we will explore economic drivers in these landscapes, we will focus on cultural modes of production and reproduction in which these monasteries were engaged. Thereby the relationship between the written word and its manuscripts, its imagery and its meaning on the one hand and the spatial design and political contexts of the monasteries, on the other, can be explored. We will also compare sculpture and architecture, as forms of symbolic expression, and consider their respective landscape settings, as vehicles for communicating both metaphysical and emotional relationships to the sacred landscape. Although this research will pay attention to the antecedents and origins of these monasteries and their landscapes, we will also be exploring the extent to which these preoccupations were sustained as they encountered the major shifts of ideology, social, political and economic changes of the later Middle Ages and the early modern era. Finally, both the pilot projects have engaged extensively with community interaction and the development of heritage within the tourist economy, promoting both intellectual and physical access to the sites and their sacred landscapes by deploying research insights. We aim to expand on this success by stimulating access to our wider range of sites.

Potential impact
Four of the primary research projects at the core of this proposal have extensive records of public engagement beyond the academic community. This research will seek to enhance this impact by applying their methodologies to the sites and landscapes being studied.
Of major impact will be the work with the Strata Florida Project where an internationally important heritage project is being developed with its primary narratives based on research over the last 18 years. The Trust has an extensive range of international, national, regional and local partners and these will assist in the conservation of an important complex of historic buildings and creation of a Centre based on historical and cultural knowledge.
The project will build on long-established expertise and networks which have characterised the output of the antecedent projects. We will deploy the project within our parent universities' teaching and training programmes to influence the next generation of workers in heritage and cultural tourism within the British and global economies. Our particular contribution will offer an holistic approach to landscape heritage, both natural and cultural, both tangible and intangible, in line with recommendations of the World Heritage Organisation and the European Union's Landscape Convention.
To date, we have fostered the involvement of individuals in a variety of communities. We are also fully engaged with international networks of heritage organisations. For this project, we have identified additional beneficiaries at various levels: local voluntary community groups; schools; tourism businesses; arts-production businesses; local authorities.
Relevance: the research will generate knowledge about a number of sites and landscapes and will create a diverse range of narratives which can be deployed within cultural tourism, local enterprise and arts production.
How: by extending the range and quality of known heritage, conducting information exchange to raise awareness, capacity and knowledge, enriching the current archaeological practice, creating spiritually and emotionally enhanced landscape experiences, offering ideas for artists to use in their work, broadening understanding of regional and national distinctiveness and identity, and providing relevant training and information exchange.
Health and well-being: the project will support and engage people's health and well-being through encouraging exploration of countryside and discovery of emotional and spiritual experiences in sacred landscapes. Heritage footpaths, to facilitate informed access, will be developed further in conjunction with partner organisations and individuals and drawing on additional funding sources. The project will thus help enhance community identity and the quality of life, through shared heritage, for local communities and visitors alike.
Wealth: both of the regions identified for this study are economically in need of development and a principal strategy for impact relates to regeneration through heritage and cultural tourism. At the regional level we have worked with local authorities in their economic and strategic planning departments. We have worked with NGOs on regional programmes and initiatives which engage with landscape and heritage. At the national level we have worked with government agencies engaged with the promotion and development of the specific sites and landscapes on which we are conducting research. We will thus be assisting in the delivery of local and regional economic strategies to increase effectiveness in the global tourism industry.
Culture: all the antecedent projects have inspired and supported installations and performances by individual artists and groups. Such creative activity has enhanced awareness of key monuments and extended the value of sacred landscapes. The proposed project builds on this success and seeks to encourage larger projects by local schools and communities and those interested in the subject matter.